Multi-gas sensor

We propose to develop a novel tunable laser diode spectroscopy analyser that can measure the concentration of multiple compounds in gas simultaneously. In successful, our product will save the UK gas processing sector up to £300M per year, reduce the costs of energy for individuals and businesses and create a revenue for Michell of £9M pa.